Logan Energy Ltd Application 1

To evaluate and optimise the control system operation to integrate technologies into energy storage systems, based around hydrogen, in an effort to address the issues of intermittent renewable electrical generation efficiently.